BoilerGuardian: Smart Heating System Fault Monitoring over NBIoT

"The UK has the largest number of domestic boilers in Europe, by 2020 there will be over 24M dwellings that will have gas or oil boilers (Source: BSRA, 2017). These heating systems are of a variety of ages and efficiencies. Smart boilers have the potential to reduce energy bills, currently 55% of the average domestic energy bill is due to heating. Typically, an inefficient boiler wastes around 10% of the energy it consumes.

**This project is focused on making all these boilers smart without having to change the boiler.** We achieve this by simply adding a small beacon to the boiler to monitor the system, together with advanced intelligence and data analytics.

Imagine you could:

* Save on costly boiler repair and prevent unnecessary boiler damage
* Have smart heating, without having to buy a new boiler
* Be alerted to faults before they become expensive to fix
* Reduce your energy bills, with personalised advice based on your real usage

Suppose you have a portfolio of properties that you manage, you will want to:

* Know which boilers need priority servicing/maintenance
* Advise engineers of the type of fault so they have the relevant spare parts
* Monitor boiler usage so it is not neglected or overused
* Report on the performance of boilers across all the manufacturers in your propertyportfolio to help you plan and make purchasing decisions

As a carer, fit our technology to heating systems of elderly/vulnerable relatives, to monitor their heating and you can ensure that their home temperature does not go below a safe threshold and that their boiler is safe.

Imagine you are an energy supplier and you want access to heating use data to better plan energy supply and to give consumers more choice between personalised tariffs. Imagine you are leading a council or government department and you want to prioritise eco heating subsidies, winter payments and fuel allowances to those that need it the most. Imagine you want to ensure that elderly, disabled or vulnerable people in your community have safe, efficient and well maintained boilers and are using them appropriately during cold spells.

This project addresses all of the above. We will design low power beacons that can be fitted to existing boilers and test the feasibility of a secure and resilient software analysis platform which takes data from locally fitted boiler beacons for all the features described above."